Capability for Collections Fund (CapCo) Digital Futures for IWM Film Collections

The IWM Head of Preservation has established that 8.5 million of our 32 million unique film, photographic and sound items show signs of irrevocable chemical change. Without targeted, capital investments we will see the content lost forever within the next five years.
The digital capture of 8.5 million items within that timeframe is not achievable, and funds which might have been applied are not available due to the pandemic's impact on the IWM's income generating capability.
IWM's strategy is therefore to safeguard the content until it becomes viable to increase digitisation, investing in innovative, low-energy refrigerated and frozen storage solutions for all 8.5 million items. The Museum has - with DCMS - successfully identified £1 million of funding for this work, building on the success of our award-winning innovation in passive paper storage. We will thus pause the chemical change damaging the film. In order to minimize the impact of the freezing programme on accessibility of the collection to researchers, £2 million will be devoted to the digital capture of the 1.8 million items that are both at risk and which also hold the most research potential.
The restrictions on producing more than 1.8 million items are our network speed and capacity (10 Gig), the number of scanners available to our highly skilled staff and the availability of skilled staff in the marketplace.
Considering this, with AHRC funding IWM will seek to:
Firstly, increase our rate of digital preservation output. We intend to double our annual output for digital film capture within the next twelve months, and, following the completion of two traineeships, double it again in three years' time. In total, this will see the permanent preservation of an additional 0.7 million items in the next five years.
This will also enable digital capture to the highest resolution, ensuring that as much information as possible is captured in a preservation master file for future generations. Quality will be assured by cleaning the film, preparing it rapidly on modern viewing and inspection tables with consequent reduced risk of damage and scanning at 4K.
Secondly, to safeguard the research potential we will modernise our viewing facilities, piloting remote digital viewing. This will ensure that digital capture and refrigeration proceed seamlessly and without interruption to access.
Thirdly, we will upgrade our analogue viewing tables to digital access versions, thereby reducing the likelihood that viewing will damage at-risk film and crucially allowing remote collaboration through screen sharing technology with researchers remaining in their workplace. This technology also enables over-scanning of the image to include critical data about how, when and by whom the content was created. The material thus generated can be output in a range of resolutions, with low-resolution derivatives acting as an aide memoire and proving easy-to-share with researchers and producers. This will be a key output for IWM Institute. This digital access will enable researchers to access the 6 million items that cannot be digitised to preservation standard within the next five years.
IWM will assure the survival of the 8.5 million at-risk film items through: frozen and refrigerated storage and digital capture of 1.8 million items. With AHRC we will be able to lift digital capture from 1.8 million to 2.1 million items by 2025 and assure research as a direct result of targeted, capital investments in the replacement and update of core equipment. 2025 is the target completion date for the digital capture.
Without AHRC support to enable this vital digital capture and modernisation of viewing practices prior to deep storage of the collection, future research will be limited, access times will be lengthened and the content will be placed at unnecessary risk.
With Capability for Collections funding, we shall succeed in providing the highest quality preservation storage and digital capture.